Sepsis detection wristband from Kimal plc

Sepsis is a life-threatening illness caused when the body is overcome by infection from pathogens such as bacteria, viruses or fungi. Sepsis has no easy detection method, but is usually diagnosed from multiple indicators. Each year there are >18 m cases of Sepsis worldwide causing 8 million deaths – equating to 1 death every 3.5 seconds (UK Sepsis Trust). Time to treatment initiation is critical for sepsis survival. For every hour undiagnosed, a patient’s mortality rate increases by 8% (UK Sepsis Trust). In the UK, it is estimated that sepsis causes 44,000 deaths each year & costs the NHS an estimated £2bn per annum (UK Sepsis Trust). As such, there is a need for healthcare providers to reduce the occurrence of incidents & mitigate costs associated with Sepsis. To enable better management of patients in emergency departments with signs of sepsis, Kimal Plc propose project to develop a wristband device capable of non-invasive monitoring of biomarkers associated with sepsis. The wristband will enable clinicians to monitor sepsis biomarkers in real-time, & provide historical tracking data to observe any decline in parameters; this will enable clinicians to modify their treatment decisions/behaviours by alerting them to worsening symptoms, allowing earlier intervention to take place. With better monitoring using the wristband & concomitant behavioural changes, it is envisaged that a reduction in morbidity & mortality will be attainable.